IQD: A development of prototype high frequency oven-controlled crystal oscillator with very low phase noise

Crystal oscillators provide stable frequency sources that the world of electronics relies upon.
Oven-controlled crystal oscillators (OCXOs) are the most sophisticated and stable types of
quartz oscillators. They are used in applications such as telecommunication networks,
scientific measurement and space/aerospace systems. OCXOs have a market value of
approximately $400m with growth predicted for the next five years. IQD Frequency Products
Limited is a leading manufacturer of quartz-based frequency devices. We have identified two
innovations that will enable us to produce a high frequency OCXO with very low phase noise.
We are aiming at a step change in performance over the existing products on the market. This
will be a world leading product in a highly competitive global market.
Our key objectives in the project are to develop a prototype test methodology that will
optimise our manufacturing process and to produce a working prototype of a new design high
frequency OCXO with very low phase noise.